AI-based design of personalised treatment strategies for eczema and allergic march

Rational design of personalised treatment strategies requires mechanism-based prognosis and patient stratification. While machine learning analysis of clinical data can be useful to develop a predictive model of disease progression, it leaves the model as a black-box. To tackle this issue and make progress towards personalised medicine, this project aims to develop a predictive model for AD symptoms by applying a model-based machine learning approach. The developed model will reveal interpretable mechanisms behind the prediction and allow mechanism-based patient stratification.
The first part of the project will develop a mechanistic machine learning model that can predict the short-term dynamics of AD symptoms and treatment effects for individual patients, using clinical data from already published five clinical trials. The data contains daily or weekly measurement of AD severity scores and treatments applied for each patient. Application of reinforcement learning to the developed predictive model will enable us to devise and suggest the optimal treatment strategies for each patient. Iterative processes from measurement of the disease dynamics, proposal of optimal treatment strategies and application of treatments in a closed-loop manner will help improve effectiveness of the treatment, and to stratify patients by "who will benefit from which treatment strategy and why".
The second part of the project will use the rich and expanding datasets from five UK birth cohort studies, which will allow us to identify developmental trajectories of AD from birth to early adulthood. We will develop a mechanistic machine learning model of AD pathogenesis that explains the heterogeneity in developmental profiles of AD, by linking our previously published mathematical model of AD pathogenesis, with population-based data on \>14,000 children. Understanding of the mechanisms behind different trajectories will help to solve long-standing confusion about the allergic march, i.e. the development of AD in infancy and subsequent allergic rhinitis and asthma in later childhood.